HTCH's Real-time Construction Site Collaboration Features

At HTCH, our mission is to make architecture more accessible. We've spent 12 months working with architects to understand the challenges they face with their tools. Until now, we've focused on the Design Stage. We've given architects and teams new tools to collaborate remotely. The natural next step of HTCH within the construction industry.

With this grant, we will extend our software with new features. These features bridge the gap between remote architects and on-site construction teams. They'll make it easy to track issues, and link them with 3D models and detailed drawings, in real-time.

For an industry that uses emails and Whatsapp messages to track problems, HTCH is new. It's a web-based tool that runs on your phone. It gives teams accountability, and helps them visualise where issues are happening.